Shaping the Connected Museum

Museums and galleries are increasingly receptive to using information technology to enrich the museum visit and enhance the presentation of artefacts in order to remain relevant to increasingly demanding digitally savvy visitors and to deepen understanding of collections. Our proposal explores how to overcome the barriers of space, time, culture and regulation that arise when trying to connect museums across international boundaries. Through collocated and structured workshops with academic, cultural and industry experts in the UK and China, we will systematically explore how different approaches and digital technologies can new experiences for the visitors to, and using the artefacts within the 21st century connected museum.
We are interested in how we can support new kinds of movement; enabling visitors or artefacts to move between museums, potentially over time for future visitors, or by having an experience that physically continues at another location. We are also interested in projection; considering how augmented or virtual reality technology, or the Internet of Things, can enable visitors or artefacts to remotely project their presence to a different country.
To do this we need to understand how to speak to cultural differences between the UK and China, how to understand and compare audiences, and how to overcome barriers for sharing content. We will draw upon the expertise and works of our partners the Tate and the Shanghai Gallery to generate ideas for future experiences that we might build.